Feminism Between the Waves: A Political and Cultural History of the Six Point Group

I will develop my research by exploring how a comprehensive study of the Six Point Group will bring attention to the heterogeneity of women's movements in this period, as well as showcase the importance of the influence and
contributions made by the SPG.

I propose to investigate three key areas of debate arising from current scholarship, namely that the interwar period saw a decline in feminism, that interwar feminist groups were divided and in opposition, as well as whether historical
women's movements are useful for current feminist thinking and practices. In doing so, I will be particularly attentive to issues of race, politics and social change.

My research will build on recent revisionist challenges to the "narratives of failure and disappointment" that have dominated perceptions of interwar feminism (DiCenzo, 2014). A critical component of my thesis would be to analyse
print sources in order to demonstrate that the SPG continued their activism despite anti-feminism backlash and opposition. Similarly, I will highlight how the SPG is part of the larger struggle for women's rights. Feminist historians have viewed the SPG as successors of the early suffragettes (Pugh, 1992). The reconstruction of the SPG archive at the LSE Library and the first comprehensive study of the SPG will allow me to systemically test this assumption for the first time. At the same time, I will emphasise the relevance of the SPG in feminism today through an intersectional approach. I will employ ideas of imperial feminism (Bush, 1998; Burton, 1994) to discuss the imperial context of the SPG's work.

The SPG asserted its position within the interwar women's movements as 'old feminists' or equalitarians. My research will discuss how this was a strategic decision used to ground themselves in historical legitimacy and negotiate their position against the 'new feminists' whom they competed with (Caine, 1997). The extent that feminist groups in this period were at opposition is questionable (Beaumont, 2000) and my research would build on Caine's research into the conflict between the groups by analysing correspondences, clashes, and joint campaigns.

Further research questions:
- Was there a shift in goals from 1950s? Was this due to the change in leadership to Hazel Hunkins-Hallinan?
- Did the achievements of the SPG lay the groundwork for the Women's Liberation Movement?
- Was the SPG's campaign to extend women's franchise to British colonies grounded in notions of moral and racial superiority?

Impact:
My approach will insert the SPG's history into the longer history of the British women's movement and unearth their hidden significance. This will necessitate a reinterpretation of studies of interwar feminism and wider women's history. Moreover, an emphasis on public engagement will ensure that the stories are not just recovered, but that they are disseminated into public consciousness.

In light of recent debates surrounding women's rights (e.g. bodily autonomy), as well as the gender inequalities further exasperated by the Covid-19 pandemic (such as welfare, employment rights, and access to childcare) my approach will facilitate contemporary reach through public engagement and collaboration with TWL@LSE.